Rosetta: Software that will enable sellers to use Amazon Vendor efficiently and easily for vastly improved wholesale logistics.

The numbers of people shopping online during the Covid-19 pandemic has increased massively as people worldwide have stayed at home and none-essential retailers have closed. Post-Corona virus over 17 million British residents expect to continue shopping online. Sellers need to engage with e-commerce to achieve their market potential now more than ever.

Amazon is by far the UK's largest online market place. Amazon Vendor is Amazon's wholesale platform. It allows suppliers to manage their account, receive wholesale orders and supply Amazon in bulk -- who then sell it to the end consumer. Currently almost all software that has been developed to help people sell on Amazon has been targeted at Amazon Seller.

Rosetta Brands currently handle the wholesale logistics and supply Amazon on sellers behalf. We have developed our own software which can speed up our order processing massively -- what used to take up to 3 days to complete manually can now be done in a couple of hours. To 'talk' to sellers businesses computer systems, Amazon Vendor has recently introduced an application programming interface (API). This will be a far more efficient and comprehensive system than their current Electronic Data Interface (EDI), but it currently has no compatible Enterprise resource planning (ERP) software available. Rosetta are developing software so we can use it. Project funding will allow us to make this software compatible with other ERP software also and act as a go between between Amazon Vendor and a sellers ERP. Our solution will make onboarding and managing Amazon Vendor a far simpler process. Any Amazon Vendor supplier supplying any Amazon sector will be able to use it, opening up the Amazon Wholesale market to thousands of suppliers globally, and making it far more cost effective to continue selling online once the corona virus pandemic is over.